Visualising the transcriptional pulses of defined genes in living cells

Activating a gene at the correct time, correct place and at the right quantity is necessary for the correct growth and development of an organism, its function throughout life, and its ability to respond to its environment. Defects in gene activation cause these processes to go wrong, resulting in a wide spectrum of human diseases, from cancer to Alzheimer?s. To understand a process, it helps greatly to be able to watch it happening in living tissue, which until recently has not been possible for gene activation. I have developed a new technique, using microscopy, allowing one to watch genes turning on and off in living cells. I will study the natural process of gene activation and how cells and their environment can control this. I will then look at how the process of gene activation goes wrong when the main controlling factors are disrupted, which is a typical cause of many different human diseases.

Technical abstract
The control of gene transcription is central to the development and physiology of an organism. Defective transcriptional control causes these processes to go wrong, resulting in many disease states, from cancers to neurodegenerative disorders.

The understanding of a biological process is magnified if we are able to watch it happening. Until recently, it has not been possible to directly visualise a gene turning on and off in a living cell. Using an in vivo RNA detection technique, we have directly visualised transcription of an endogenous developmental gene. Our data indicate transcription is discontinuous, and consists of irregular ?pulses? of gene activity. Surprisingly, the length, frequency and intensity of pulses were consistent throughout development. However, there was strong developmental variation in the proportion of cells in the population that express. Additionally, cells were more likely to re-express than to initiate new expression, indicating a transcriptional memory. We also observed simultaneous gene induction in neighbouring cells- revealing the coordination of transcriptional decisions in cell groups.

The methodology allows powerful new insight into transcriptional regulation, yet we only have studied a single gene. We propose to use this novel technology to characterise these pulsing properties of many different genes. We have selected genes with a wide range of different functions and expression profiles- how are the differences between genes and gene expression reflected in the length, frequency, intensity and memory of transcriptional events? We shall address how these parameters are modulated by cell context (eg. developmental time, cell movement/adhesion, proximity of other expressing cells). Then we will dissect out the molecular regulation of pulsing. This will be achieved by varying the strength and timing of transcriptional stimuli (extracellular signals), and by genetic deletion of signalling factors.